Topics in symplectic geometry

Matthew will be working on problems in symplectic geometry, likely focusing on nondisplaceability, construction and constraint problems for Lagrangian submanifolds, mirror symmetry, Floer cohomology, and applications to algebraic geometry."